Monitoring access to safely managed water services: exploring spatial integration of regulatory databases with household surveys and population census

The PhD topic aims to integrate water regulatory databases, population censuses and households surveys with water quality modules to answer the following questions:
To what extent are service quality and tariff information concerning water utilities in regulatory databases consistent with related information from household surveys?
How are inequalities in safe water access affected when taking into account the safe management of water services through regulatory databases?
How can population census and household survey data be spatially integrated with databases from water regulators, so as to monitor use of safely managed drinking water services?
As case study countries, we anticipate focussing on Paraguay, Ecuador, and Colombia.